Exploring the potential therapeutic benefits of virtual reality for people living with an incurable illness

Through completing this PhD project, I would hope to enhance my research methodology skills and gain expertise in testing technological interventions with people with incurable illnesses, an area I am passionate about developing a career in. Given my background in research and policy, in the future I would particularly be interested in exploring the policy measures that would help ensure that VR is implemented in a way that prioritises patient experiences and ensures consistent quality.